Re-Source

Re-Source is an online marketplace which makes inventory management and resource sharing for theatre companies simple, enjoyable, and sustainable unlike the manual methods of multiple telephone calls and rummaging through sheds which are typical today.